Poverty in rural Africa and its relationships with environmental resources and

Understanding how remote sensing features are related to different measures of rural poverty
and the role that remote sensing can play in future socio-ecological monitoring systems.